Direct Dark Matter Searches and Neutrino Detection with the LZ Dark Mattr Experiment

This research will focus on analysis of data taken in the second and third science runs of the world-leading LZ direct dark matter experiment. LZ utilises liquid xenon TPC technology with a 7-tonne target to detect particle interactions deep underground. The project will focus on lowering LZ's detection thresholds to individual quanta of light and charge; this will enhance sensitivity to not only low mass dark matter candidates but also Boron-8 solar neutrinos, which can be detected through coherent elastic neutrino-nucleus scattering. Detection of either of these particles will be the world's first.